IAS Ltd Cyber Security

Intelligent Analytical Solutions Limited are a new start business offering training and Analysis to public and private companies. We have a secure IT infrastructure, but not hold Cyber Essential Plus or ISO 27001. We will use this funding if successful to obtain Cyber Essential Plus and ISO 27001, which will allow us to apply for Government contacts and provide assurances to other companies that we are cyber aware and that their data is safe.